The University of Essex and Hood Group Limited KTP 23_24 R1

To embed the latest techniques in machine learning and natural language processing for automation of data collection, collation and provision in the form of a concierge style app for travel insurance customers.